Accelerated Oxidation Process to Achieve CBD-HQ

Established in 2017, Dodd Heres is a global leader in the extraction and isolation of both major and minor cannabinoids as well as having developed proprietary manufacturing processes. The primary mission of Dodd Heres is to research, develop, and manufacture cannabis-based products to promote the health, wellness, and support of our communities.

Promising studies show the effectiveness of CBD in relation to pain management, with individual case studies and early adopters finding health benefits such as PTSD improvement in Veterans and management of epileptic seizures.

This project will enable Dodd Heres to scale our CBD-HQ synthesis to a commercially viable level and allow us to establish our market position in the consumer CBD market from our manufacturing base in Consett, County Durham. The project will help to drive and support scientific research in the CBD sector, by providing a cost-effective production route for this molecule.